A first-of-its-kind modular, carbon-negative house that sequesters 36.9T CO2 and can be built in <6 weeks.

Youngman Lovell (YL) is a UK modular housing construction SME with a core project team of Harry Lovell (project lead), Charlie Lovell (design lead), John Leary (project manager), and Darrin Witcher (sustainability lead). YL aims to solve a significant unmet need with its modular, scalable, carbon-negative housing. The UK's housing crisis is worsening, the world is experiencing an energy price crisis, and global carbon emissions are at the highest level ever recorded (iea,2022). YL will develop and incorporate brand-new carbon-negative building materials into homes, will not require energy-intensive construction methods, and will be 78.5% faster and 25% cheaper per square foot to build compared to new build homes constructed using traditional methods. Houses will produce all energy required to power their use.